Mouldbox – automated composite mould design and manufacture

Mouldbox will bring automation to the design and manufacture of composite tooling, disrupting this time and cost consuming process so that the customer can order components instantly and receive them in half the normal time.